Resubmission MUS: Predicting water demand using advanced data analytics

Water is an increasingly precious, finite resource that must be managed sustainably. Water loss due to

leakage across the UK water distribution network is estimated at 22% and the ability to predict and

identify water consumption accurately is a key part of the ongoing process to identify where leakage

is occurring. This project aims to bring together data sets from diverse sources, which have not been

traditionally used in this way previously, and advanced data technology and skills, to improve leakage

find and fix activities in a pilot with Yorkshire Water.